The influence of individual differences in brain rhythms on speech perception with and without age-related hearing loss

There are currently 430 million people worldwide with debilitating hearing loss (WHO) and this number will increase dramatically over the next decades due to the ageing population. In the UK alone, one in six individuals (an estimated 11 to 12 million) is currently affected by at least a mild hearing loss. Arguably the most devastating consequence of hearing loss is the difficulty to understand speech, which impacts communication, mental health, and cognitive processes in affected individuals. The single biggest cause of hearing loss are age-related changes, and this will affect nearly everyone to some extent in their life. While some individuals require hearing aids early on, others deal surprisingly well with hearing loss, likely through compensatory cortical processes.

In this project, we will discover why some individuals with hearing loss can understand speech better than others, even though they might have similar hearing abilities. We will comprehensively model brain rhythms involved in speech comprehension with different levels of hearing loss. Brain rhythms are rhythmic patterns of brain activation that have a role in all behavioural, perceptual, and cognitive processes. Individual brain rhythm profiles will be measured in resting-state electroencephalography (EEG) recordings using our previously developed spectral fingerprinting approach. Speech comprehension will be measured in three listening situations that can be encountered in real life, and that have been shown to be affected by hearing loss (noisy, rapid, and interrupted speech). Hearing levels will be measured using state-of-the-art, efficient machine learning procedures. This will be done in a large sample of the population, spanning all ages and backgrounds.

The innovative combination of comprehensive electrophysiological analyses and detailed psycho-physical testing will lead to the most comprehensive picture to date about the role of intrinsic brain rhythms in speech perception in the typical population with varying levels of hearing loss. Moreover, we will test whether it is possible to improve natural speech perception by non-invasively enhancing brain rhythms with transcranial magnetic stimulation (TMS). This approach will have the potential to delay or even avoid the use of hearing aids for individuals with beginning age-related hearing loss and improve social and health outcomes.

Technical abstract
The aim of this research is to identify intrinsic brain rhythms that influence speech comprehension in the population, and that can be non-invasively enhanced to improve comprehension in individuals with mild to moderate hearing loss.

My previously developed spectral fingerprinting approach uses resting-state magnetoencephalography (MEG) to disentangle rhythmic activity into spectral modes. MEG allows for a better spatial resolution than electroencephalography (EEG), but it is expensive and less feasible for large-scale use. We will therefore first analyse the match between EEG and MEG spectral fingerprints.

We will then study which brain rhythms predict challenging speech comprehension, and which are particularly useful for individuals with hearing loss in a population sample. Using resting-state EEG recordings, we will model individual brain rhythm profiles. Comprehension will be tested in 3 parametrically modulated tasks: noisy speech (signal-to-noise ratio), rapid speech (speech compression rate), and interrupted speech (number of interruptions), and modelled with psychometric Weibull functions.

We will also use transcranial magnetic stimulation (TMS) to pilot the enhancement of speech-related brain rhythms to improve speech comprehension. A target rhythm will be chosen based on the effect size and its suitability for TMS in the population study. The rTMS protocol is determined based on the frequency and location of the rhythm. Speech-in-noise comprehension will be compared before and after TMS.

Last, we will develop a free MATLAB toolbox to analyse individual and group brain rhythm profiles based on continuous EEG/MEG data. To do this, we will use extensive commenting throughout the project.

The findings of this work will contribute to a comprehensive, mechanistic understanding of how brain rhythms affect comprehension. They will also provide a "roadmap" of possible routes to improve speech perception by non-invasively enhancing brain rhythms.